Advanced Pattern recognition Technology for Multi Articulating Prosthesis (APTMAP)

Touch Bionics in collaboration with University of Strathclyde proposes to produce a brain- machine interface software and hardware solution providing upper limb amputees with a fully independent multi-articulating 5 digit prosthesis with advanced muscle signals to providing intuitive control.